Rationally designed probiotic approaches to combat antibiotic-associated diarrhoea:

Humans are home to approximately 100 trillion symbiotic microbes (the commensal microbiota) which are a major regulator of host immunity and metabolism. Microbiota disruption through antibiotic treatment is associated with antibiotic-associated diarrhoea (AAD) and increased susceptibility to enteric infection. While it is clear that microbiota disruption leads to AAD and enteric infection, it remains unclear as to the loss of which specific members of the microbiota renders the host susceptible to AAD and enteric infection. In our recent work (Brown et al, Nature Comms, 2017), we have developed ways to construct synthetic communities of symbiotic microbes to probe how these organisms regulate host immunity. This project will be based in the Clarke group (http://www.imperial.ac.uk/people/thomas.clarke) at Imperial and is a collaboration with our industry partner Nestlé. We will use our novel models and approaches to tackle this gap in knowledge to pave the way for personalised, rationally designed approaches to restore microbiota homeostasis to combat AAD and enteric infection. In addition it will provide cutting-edge training in the exciting and highly sought-after areas of the microbiota and provide unparalleled access to industry.

This studentship will leverage the world-leading analytical capacity of the Division and advance its informatics and imaging capacity to provide a multi-window view into personalised treatments for microbiota dysbiosis, and novel ways to combat infectious disease.